Engineering Biology approaches to functionalised hydrogel production

The research will focus on the use of synthetic/engineering biology methods to develop new hydrogels as bespoke scaffolds for cell niches that are required in regenerative medicine and animal-free drug testing. The student will be trained in advanced, sustainable and low environmental impact methods for protein generation including chemoenzymatic posttranslational modification together with mammalian cell culture and a wide range of imaging and biomaterials characterisation techniques. The research will be conducted between the research groups of Neil Thomas and Cathy Merry in the Biodiscovery Institute at the University of Nottingham. This research complex offers state of the art facilities and a vibrant and supportive research culture, housing 850 researchers from the Schools of Chemistry, Medicine, Life Sciences, Pharmacy and Veterinary Medicine and Science.